Blagdon Actuation Research Pump Concept Investigation

Blagdon Actuation Research aim to design and develop the specific aspects of the concept of
an innovative highly efficient, lightweight, low noise variable pump.